Big data media analysis and the representation of urban violence in Brazil

Brazil's current social and political situation gives rise to a particular breed of urban violence aimed at individuals and characterized by its continual presence. The average Brazilian citizen has to contend with this violence on a daily basis. This creates a general state of fear and insecurity among the population in general, but, at the same time, may promote on the part of more socially aware individuals, a sense of empathy with the less privileged classes in Brazil. The influence of the media contributes to this scenario. Daily news reports highlight violent acts carried out by individuals or groups from all social classes. The impact of violence on people's everyday lives is thus amplified by the media. This fosters beliefs, attitudes and values related to violence, which may or may not be consistent with the actual incidence, forms and causes of violence.
The partners will investigate the linguistic representation of urban violence in Brazil by applying the techniques of Corpus Linguistics to two datasets, or 'corpora':
1. The existing transcripts of two focus groups on living with urban violence conducted in Fortaleza, Brazil in 2010, for a total of approximately 20,000 words (Focus Groups Corpus);
2. A 2-million-word corpus of news reports in the Brazilian press, to be constructed as part of the partnership (News Reports Corpus).

Potential impact
Urban violence is a major problem in Brazil. The UK-funded part of the partnership will enable the Brazilian partners to study the representation of urban violence in a large language dataset. They will benefit from the creation of a dedicated press corpus, and from being introduced to computer-aided methods to analyse this corpus, as well as an existing set of transcriptions of focus group discussions. The creation of the News Report Corpus, and the application of corpus linguistic techniques to the comparative analysis of this corpus and the focus group data, will make it possible to investigate the relationships between official statistics about urban violence, media representations and citizens' views.

The work of the partnership will therefore be relevant to governmental and non-governmental organisations dealing with urban violence in Brazil. They will benefit by gaining a better understanding of the relationship between violence statistics, media representations of urban violence, and ordinary people's perceptions of urban violence. A better understanding of these relationships can lead to better strategies for alleviating the consequences of urban violence on citizens' lives, and for fostering attitudes conducive to the solution of the social problems that cause the violence in the first place. These organisations will be reached via the project's website (and particularly blogs dedicated to a non-academic audience) and by being invited to the workshop to be held in Brazil and to the Corpus Linguistics Summer Schools organised at Lancaster University by the Centre for Corpus Approaches to Social Science.